Integration of SDN and NFV in 5G to support access traffic splitting, switching and steering

Using OpenAirInterface simulation tool evaluate how each split is feasible by identifying the impact that layer/functional split have on overall system and by analysing the latency and jitter of the fronthaul. Then compare the results of each split using traffics of 5G services.

Create a system model to investigate if reliability and latency of packet-based fronthauling can be improved by means of multi-path diversity and erasure coding of the fronthaul packets.

Define the latency bounds of packet-based fronthaul for Cloud-RAN with functionality split.

Use different fronthaul type for example PON.

Identify how the split is scalable and how the system behaves in extreme scenarios.